Sheffield Hallam University and Cook Defence Systems Limited

To increase the service life of Armour Fighting Vehicle tracks by improving the durability of the rubber bushes within them. To synthesise and develop specialised rubber material that will increase product performance.